Light and Sound (LANDS)

The aim of the project is to develop innovative, lightweight, bio-based structural/functional materials with low acoustic transmittance for applications in vehicles. The materials will comprise novel engineering polymers, based on renewably sourced wheat and sugar cane fibre (bagasse) from Tate & Lyle Process Technology (TLPT) and resins. The polymeric composites will be processed by the Wolfson Centre for Materials Processing at Brunel University (WCBU) using moulding techniques. International Automotive Components (IAC) will scale up the production of the mouldings for testing and evaluation by Jaguar Cars Ltd for automotive applications. Axion will investigate the viability of recycling the materials from ELV.